Wind based Aesthetic Static Structure for Ubiquitous Renewable Energy: WindASSURE

In general the public find wind turbines ugly and they will protest their installation in urban areas and areas of natural beauty. This stifles the widest deployment of wind energy harvesting. Because of this public impression, organisation’s like sports stadiums, councils, hotel chains, and highway agencies cannot easily integrate turbines into their buildings infrastructure and therefore cannot add wind renewables to their low carbon footprint planning. A good alternative to turbines would be sleek static structures, of architectural beauty, designed to please, designed to include functionality such as messaging and lighting. They would operate at all wind speeds and could therefore be deployed everywhere. Organisations could have them integrated in their buidlings (either at design time or later) and have their cosmetic appearance and shape customised to suit a given theme or context. Blending into the surroundings, these structures would meet with limited protest at the planning permission stage. Supported by public acceptance, cheaper to buy and install, they would be far more widely deployed and begin to compete with urban solar. Our aim is for WindASSURE to act as an enabling technology, opening up new markets, new manufacturing and export opportunities.